University of Strathclyde and Cubis Systems Limited KTP 24_25 R3

To embed a novel process for recycling Glass Reinforced Plastic, supporting a new viable business model, reducing a rapidly increasing and problematic, non-recyclable waste stream and returning recycled glass fibre to the GRP manufacturing industry.